Avian Developmental immunology and innate immunity

Technical abstract
The research will focus on taking advantage of the developing avian embryo to study the development of the avian immune system, particularly in areas such as lymphocyte development and differentiation, as well as T-cell receptor repertoire dynamics during the immune responses to viral pathogens. In addition, the project will also examine the role of different components of the avian innate immune system such as the Natural Killer cells and TLR repertoire models in viral infections. Under this project, we also aim to develop tools for the analysis of the functional role of the specific components of the avian immune system through methods such as RNA interference. Research on the development of transgenic technology using avian primordial germ cells or lentivirus-mediated transgenesis with the goal of gene knock out (or knock in) chickens targeting specific genes of the avian immune system will also be one of the goals of the project.